Interactive medical image segmentation software for preoperative planning of complex cancer surgeries

The visualisation of anatomy in 3D has been shown to improve the ability to localize
structures when compared with traditional 2D imaging slices. This has allowed imaging to
move from a largely diagnostic tool to one that can be used for both diagnosis and operative
planning.
To allow for this segmentation of the images need to be performed, where each voxel is
labeled by its nature i.e. extracting anatomical structures such as bones, lungs and other
organs. This allows for better 3D visualisation and consequently facilitates understanding of
the anatomy. Currently segmentation of medical images is not widely used in clinical practice,
because of the time required to learn and use existing software. It can take several hours of
work, even for a trained biomedical engineer, to perform a segmentation of anatomical
structures using current available software. Also setting up the software for a few cases can be
expensive, and clinicians often do not have the computational resources to run these
algorithms.
The objective during the proof of concept study is to:
a) Develop a novel algorithm to allow for an interactive segmentation of medical images.
b) Make the interaction with the software web based, using the latest web technologies.
c) Test the proof of concept by performing segmentations for a clinical study for patients
undergoing kidney cancer surgery.